Generative AI: Creative Enablement, Not Replacement

Visualist is using generative AI to enable, not replace, the creative in the design process. AI can automate many repeatable and low-value workflows that are outside the creative's zone of genius, freeing up time for them to produce high-value creative output.